Testing Extraglaze

Extraglaze makes and installs a secondary glazing system, ideal for listed buildings and those in conservation areas because it is
nearly invisible after installation (both inside and out). It is also quite suitable for all types of single glazed windows, installed in
properties newly built even as recently as the 1990's. Councils and large potential purchasers of our system frequently ask us for
thermal performance data (typically they understand, and want to compare it to, "Double Glazing"). But no such data exists for our product (and indeed it is sparse on all secondary glazing products). There is no alternative but to obtain such data, and especially some urgency in respect of the opportunities offered by Green Deal for example. Unlike Double Glazing, Secondary Glazing is not a "run-of-the-mill" product, therefore there is not even any formal accreditation for this type of product which we could attempt to comply with. We might also be able to test optional upgrades i.e. additional extras, like reflective coatings.